Newton Fund - Optimal Water Flow Management for Crop Irrigation (OPTIFLO)

Over extraction of ground water for irrigation has been identified as a root cause of India's severe water crisis. Indian agriculture uses over 30 million ground water irrigation pumps and 90% of the available groundwater for irrigation. 10 million of these pumps rely on diesel fuel, while the rest are powered by subsidised coal-fired grid electricity, using over 18% of all electricity generated in India (Indian Bureau of Energy Efficiency). Project “OPTIFLO” (Optimal Water Flow Management for Crop Irrigation) project will further advance a highly innovative, domestic water and energy saving technology, for use agricultural irrigation in India. This will result in a new efficient irrigation solution that will significantly reduce water wastage, cut energy usage and reduce carbon dioxide emissions. This will alleviate the ground water crisis and will improve the social welfare of India’s population.